MINOS, Spokesperson travel

Measurement of neutrino oscillations with the MINOS experiment.
It is the world leading neutrino oscillation experiment, taking data
for another 6 months, and then will run again in 2013

Potential impact
Leading an experiment like MINOS has impact for UK visibility
in the international world of particle physics.